Unravelling the mechanisms of resistance to the macrocyclic lactones in the sheep scab mite, Psoroptes ovis

Technical abstract
Resistance of the sheep scab mite, Psoroptes ovis, to macrocyclic lactone acaricides, was recently confirmed in the UK. Since this initial report, multiple resistant populations have been identified, raising welfare and economic concerns for the future sustainability of sheep farming. We have available a newly assembled P. ovis reference genome (with 10 chromosomal scaffolds), and two P. ovis isolates - one sensitive to all MLs (MLsus), the other a recent field isolate (MLres) - resistant to moxidectin, ivermectin and doramectin. Using RNAseq we will compare transcriptomes of mite populations; between isolates and following exposure to moxidectin in vivo, and in vitro. We will also generate a genetic cross using female tritonymphs (MLsus) and adult males (MLres) to identify loci under selection by moxidectin treatment, both in vivo and in vitro using bulk segregant analysis. Both short and long reads will be used, allowing both single-nucleotide and copy number variants to be investigated. Identified QTLs will be refined using functional validation of potential target genes with RNAi. We will generate genomic data from 50-100 field populations collected from sheep and cattle in different geographical regions and phenotyped for ML response. These data will help to elucidate the genetic diversity of haplotypes conferring ML resistance, helping to narrow the identified QTLs and allowing us to test whether the UK P. ovis population shows host adaptation or isolation-by-distance. Some field isolates are historic, with the oldest dating back to soon after P. ovis was re-introduced to the UK in the 1970s, so these data will allow us to reconstruct the subsequent spread of P. ovis and the emergence of resistance. All this information will feed into work with key industry stakeholders via the working group SCOPS, allowing updated advice and best practice guidelines for sustainable control of sheep scab to be impactfully generated.